From Downtown to Provincetown: AIDS and Queer Domestic Life in America's Oldest Art Colony

This project unites research on queer domesticity, materiality, memory, and AIDS to examine the art colony of Provincetown, Massachusetts, in the 1970s and 80s. It focuses on snapshot photography and experimental film by Downtown New York artists holidaying in Provincetown (Nan Goldin, Peter Hujar, Mark Morrisroe, and Tseng Kwong Chi), disrupting ideas of the
Downtown scene as purely 'synonymous with [...] sex, drugs, rock and roll' (Taylor, 2006). In
examining work reminiscent of family photo albums or holiday souvenirs, the project will
introduce narratives of queer domesticity and AIDS care, offering new perspectives to the
Downtown scene.